3D Lignin Carbon Heat Sinks (3DLC-HS)

London Forest Products is developing 3D carbon heatsinks which thermally, economically and sustainably outperform the current aluminium and copper industry standard.